Smart Room eTRV

eTRV is an award-winning, energy-saving electronic thermostatic radiator valves that is designed and manufactured in the UK. When eTRVs are fitted to existing radiators, they provide highly precise, programmed control of temperature on a room-by-room basis delivering energy savings of up to 25%.

A second generation smart electronic thermostatic radiator valve is to be developed that incorporate novel, innovative features that provide yet further enhanced energy savings and greatly extend the scope of use of eTRVs, when compared to the existing award-winning eTRVs.